INTiMATE - Intelligent Media Animation for Transmedia Experiences

INTiMATE is a proposal from IKinema to Innovate UK for a two-year Smart Development of
Prototype project to research and develop algorithms and intelligent software technologies for
combining live actors and CGI for films, games, live experiences and transmedia productions.
The proposal responds to demands from studios and VFX companies for ways of seamlessly
combining live actors and virtual characters that can interact realistically, in real time.
INTiMATE will develop real-time tools for combining animated objects and real actors in
virtual environments, transferring behaviour from actors in the capture studio to avatars in the
virtual world automatically, realistically and without artefacts.
INTiMATE builds on IKinema’s IP for inverse mapping highly articulated and multiconstraint
chains, with robustness to numerical singularities. The project will develop realtime
methods for transferring the motion of actors to quadrupeds or mythical creatures and
make it possible for pre-stored CGI animation clips to be played along with real actors, and
adapted to their performances in the virtual world. The outcome will be demonstrated as
prototypes of real-time software technologies, for license to studios and software developers
in the film, games and transmedia sectors. The results will greatly improve the efficiency of
high-end production, with considerably reduced time and cost. The motion enhancement and
animation blending technologies will have spillover applications in training, engineering and
sports.